High-Throughput Sample Control for Nanoscale Imaging

Tenelume is a start-up company that aims to revolutionise the market for electron microscopy. We are the first company to use techniques originally developed for quantum control to manipulate microscopy samples while they are being imaged. Our unique product enables quick and easy 3D imaging of nanomaterials, which will allow for a complete understanding of these materials with the capability to increase productivity while reducing sample waste.

Our mission is to provide a one-stop optical manipulation platform for imaging technologies, with control over translation, orientation, and alignment of specimens. We believe that our product will significantly impact the high-tech sectors, including pharma, electronics, energy storage, and materials discovery.

Overall, our technology has the potential to proliferate in the market, offering a unique ability to manipulate samples in all dimensions, including rotation, and enabling quick and easy 3D imaging of nanomaterials. We are excited to bring this innovation to the market and to realise its significant and long-lasting impact on electron microscopy.